Using collaborative sensemaking with orthopaedic surgical pain data

Collaborative data-centric design and sensemaking activities support individuals’ understanding of their own data. This contrasts with the approach commonly used in the medical domain, where Patient Reported Outcome Measures (PROMs) are discussed individually between patient and clinician. This proposal will:

Explore overlaps in design and analysis approaches between sensemaking and digital health researchers, and consider methods for using sensemaking approaches to support collaborative sensemaking with patients using PROMs data.
Build on this knowledge exchange to establish the key research questions on supporting patients to make use of sensemaking, and to build a consortium for Horizon Europe grants.

Dr Bourgeois (Delft University of Technology (NL)) has a significant track record in different approaches to collaborative sensemaking. This work has used health-related data which is not clinically sensitive, such as heart rate and sleep tracking. He has already explored the benefits and challenges of using sensitive health data by working with people who are tracking menstruation data; this project would expand their research to also consider clinical data, principally pain data.
Dr Gooch (Open University) has been working with colleagues at Milton Keynes University Hospital (MKUH) on an effective method for logging pain data called the PainPad. Designed for joint-replacement patients, the system has been used by over 500 patients. Analysis has shown that the PainPad provides many benefits, including greater accuracy and volume of data collected. At the request of MKUH clinical colleagues, data has been analysed from a cohort perspective, demonstrating the use of a tourniquets during Total Knee Arthroplasty does not result in greater patient pain. We have also established a more detailed profile of how patients’ pain changes in the days after their operation.
This proposal will provide Dr Gooch with the support to visit Dr Bourgeois’ and his research team at Delft University of Technology, and investigate the potential of using collaborative sensemaking approaches to data analysis.